Alumeni Limited

PRiSM is a software platform that supports all types of student recruitment to universities. It is being developed further so that it can support employers both to recruit experienced staff, and student interns and graduates from universities. In so doing, it will become an 'Amazon for Opportunities' - a marketplace of choice for opportunities and recruitment. The technology is under-pinned by a workflow execution engine, which enables it to be rapidly tailored to support new domains of application. Initial discussions with the market have highlighted that the technology could solve many different problems. The project will commission market research for the technology to determine from within a restricted range of possible markets, which markets to prioritize. This will enable the exploitation of the technology to grow rapidly, by pinpointing which markets to focus on and how best to exploit them.